National Coal Board Film and North East England, 1946-1987

The research explores National Coal Board (NCB) film in North East England following the Coal Industry Nationalisation Act of 1946 until the closure of the NCB in 1987. It covers a vital period in national and regional energy extraction history marked by a major shift in the political economy of energy policy towards an increasingly radical pro-market view of British coal, and the subsequent severe contraction of the coal industry in Britain. Once the largest producer of coal nationally, the North East's coalmining communities were left devastated. Using NCB film and archived textual materials to open up this history, the research examines how NCB film operated in the North East during a period of significant socioeconomic, cultural and ideological change. The project aims to understand how NCB film mediates major political and economic shifts in Britain and moments of industrial transformation in the region - the arc of NCB film in the North East. By moving between national, regional and local points of focus, I account for the complex regionally specific nature of coalmining and coalmining industrial relations in the North East, whilst spotlighting national political and economic forces. Furthermore, I seek to reveal how ideology is encoded into NCB film and to uncover how these films circulated in the North East: where were they screened, who to and why?